LIME - Live Immersive Music Experiences

"Producing and delivering Live Music and Live events as immersive experiences, is still following the TV-Broadcast paradigm. In the fast-developing era of immersive and interactive experiences, new and innovative methods and approaches are needed to enable the creative industries to take advantage of the available and emerging VR/AR/MX and XR technologies.

LIME is a feasibility study to enable Mativision to research next-generation immersive experiences from live music and live performances and the ways such immersive experiences can be distributed and viewed by the target audiences live (at the time of the event) but remotely away from the event).

Aiming to define new innovative modes of immersive content production and distribution which will transform the audience experience of watching a live performance remotely, the project will draw on the company's more than a decade of experience in the field and will focus on defining the target audience, studying and understanding their perceptions and behaviours and delivering vital insight into audience expectations from live-music-based immersive experiences that will capture and excite. In order to introduce a totally fresh and innovative way to produce and deliver live music events and performances, the project will devise and implement real small-scale case studies and capture and analyse audience responses in order to produce concise recommendations for next-stage development into full-scale commercial products and services. The provision of these will eventually enable new revenue streams for the UK's creative industries.

Keywords: virtual reality; live music; live performances; live streaming; immersive experiences;"